Empathic Wearable Technology

doppel is a wearable electronic device that improves our capacity to manage the pressures of
time and stress in our daily life. It enables us to become more alert or to relax, without having
to turn to caffeine, sugar or alcohol, or time-consuming methods such as meditation. It does
this through the phenomenon of heart rate entrainment by which our heart rate can speed up or
slow down to match an external rythm. We created a new way of achieving an effect similar
to that of listening to upbeat music to wake up or slow music to wind down. With no
distraction, the user gains control over how they feel and perform.
Through doppel’s novel approach, there is an exciting opportunity to exploit the potential of
two massively expanding markets: wearables and mindfulness, worth $14bn and $27bn
respectively, to create a new crossover segment. Unlike the current wearable technology
offerings, doppel can have a tangible effect on the person wearing it to help them feel better
and take more control over their lives.
We have already tested people in a controlled environment with very positive qualitative and
quantitative results and have a patent pending on what we have discovered. The aim of this
project is to determine the correct target segment for doppel so that we can develop the
technology and the product accordingly.
We see doppel as the first of a new breed of empathic wearable technology that gives a
tangible benefit to the person wearing it. We do not believe that the future of wearables will
be flashing lights and graphs of stats, but rather a softer technology that lives symbiotically
with us and helps us be more of the person we want to be.